Memory and care experience in Scottish life-writing

Life-writing is a neglected genre of Scottish Literature which can be studied to uncover a range of social and cultural issues bearing strong relevance today. From manuscript letters to thinly-veiled fictional narratives, authors provide a unique insight into key aspects of life and society in Scotland during key historic moments.
In the first instance, this project seeks to understand the Scottish ‘experience’ of care as recorded by authors from the 1950s to the present, with a focus on four texts published during this period: The White Bird Passes (1958) by Jessie Kesson, Haste Ye Back (1973) by Dorothy K. Haynes, Red Dust Road (2010) by Jackie Kay, and Ootlin (2023) by Jenni Fagan. Each work navigates different concerns such as individual agency, identity (ie. class, race, religion), and social stigmas. Binding them together is memory. Each author has dealt with memory in different ways from interrogating care records to fantasy world-building in lieu of reliable witnesses (including the author). Memory is the foundation of the project; these texts are the contextual pillars.
The challenge this project addresses is making literature – and the practice of writing – useful for care-experienced adults today. After establishing the critical framework of studying memory in literature, the project will then explore new collaborative methods for life-writing. The chief question is: ‘How helpful is the study and practice of life-writing for retrieving and making better sense of our early memories?’ Asking this in the context of the care system in Scotland will produce profound answers which can be utilised by academic experts and care professionals.
The driving motivation for this work is the ongoing delivery of The Promise, an outcome of the Independent Care Review (2017–2020) which sought to address problems with the care system in Scotland. The emphasis on ‘listening’ to thousands of experiences of people of who have lived in care provided a roadmap for The Promise to be delivered. One of the key sections of this is the Life Story, legislating for a new emphasis on ‘ownership’ and agency. This project seeks to explore this by using memory recall techniques in the practice of life-writing.
There are four projected outcomes:

A schema for life-writing workshops, having developed a critical framework for lessons relating to memory and a series of repeatable prompts and exemplars
The beginnings of a new interactive, digital ‘Bibliography of Scottish Life-Writing’
Podcasts on the topic of life-writing and memory related to care in what will be a wider series on Scottish life-writing
A report of the workshop findings, co-written by the Project team, to be shared with partner institutions.

With this there can be significant benefits to the following groups:

Care-experienced individuals based in Scotland: by engaging with these individuals in a group context, they will develop skills while improving confidence and a sense of agency over their past. For prospective undergraduate students, this would be beneficial in the context of University policy on widening (and maintaining) participation.
People who work in care in Scotland: by involving professionals and sharing the project findings with partners, the potential for this new methodology to be adapted and redeployed in the future is significant.
Academics working across disciplines (literary studies, memory studies, psychology) will benefit from the data and case studies this collaboration will produce.